Autonomous Mobile Irradiation Robot (AMIR)

This project will create a mobile robot that will use ultraviolet light for rapid disinfection of items that are placed inside it. It will be able to autonomously self-navigate itself around a building and will be "on call" to arrive at a specific location on demand to perform disinfection services. Alternatively it could act as a delivery robot performing disinfection whilst en route. It capabilities will include regular and reliable disinfection of PPE such as face masks, face shields and goggles. The robot will be suitable for deployment in hospitals to enable staff to regularly disinfect their PPE to make sure their protective performance is maintained and to reduce the extent to which replacements are necessary. It will also be suitable for the disinfection of other equipment such as mobile phones, or could be deployed for the disinfection and delivery of medical equipment or documents.